Surface Contamination Simulation and Control

This project will develop and test the capability to simulate surface water dynamics relevant to vehicle operation in adverse weather. Simple, relevant geometries will be used to generate experimental data and test new numerical methods. These will focus on new generic geometries representing, for example, a car wind screen, a-pillar and side glass with a focus on cases that capture the core physics.
Numerical simulation will explore the use of a new Coupled Level Set / Volume of Fluid (CLSVOF) approach allied to high-resolution aerodynamic models. Modelling of droplet contact properties will be explored - semi-empirical models of contact angle, effects of surface type, liquid properties (clean, variable solids fraction) along with contact models - splash, stick etc.
In addition, the work will explore the use of super-hydrophobic, super-hydrophilic and smart materials to control surface water deposition and movement without recourse to visually intrusive steps and channels.